Green Energy-Optimised Printed ICs

The "tsunami of electronic waste", which reached more than 53.6 million tonnes in 2019, requires a step-change in the design and fabrication of electronics for disposal, reuse or recycling. The problem is exasperated as during the manufacture of electronics, a significant amount of chemical waste is generated as by-products, and the combined impact of by- and end-products are leading to long term environmental and social damage that will outlast many generations. The issue is growing due to the increasing use of ICT devices which will become more embedded within society. Electronics underpins a lot of these technologies (internet of things (IoT), displays (including VR/XR), smart packaging, etc.) and offers an opportunity to the e-Waste issue by realising electronic systems that inherently have end-of-life (cradle to cradle) solutions built in and thus do not require the same complexity of waste management. As a sector, electronics underpins the growth of vertical sectors (e.g., health, aerospace, manufacturing and retail) and thus drives productivity and growth across virtually all sectors of the UK economy. According to Innovate UK's 'Electech sector' roadmap report, the electronics sector employs >1 million people in the UK in >45k businesses, generating revenue of around £100 billion. The enormous economic potential for end products is backed by authoritative forecasts, e.g., IDTechEx predicts a market for large area electronics of >73 billion USD by 2027. Sustainable electronics is, therefore, central to the UK's future economy, environment, security and society. To this end, a disruptive printed electronics manufacturing platform is imperative that is designed for sustainability but maintains the enabling power and stability of traditional electronics, thus can eventually supplant those traditional electronic formats. The ambition of GEOPIC (Green Energy-Optimised Printed Transient ICs) is to develop one of the world's first high-performance (at par with today's silicon-based electronics) ICs and assemblies, which, at the end of life, will physically disappear/degrade at prescribed times into eco-friendly or reusable end-products. Thus, GEOPIC will achieve the step-change needed towards zero waste. The demonstrator devices and circuits will attain performances that are at par with today's silicon-based electronics but can demonstrate biodegradability, enabling the safe disposal of materials, potentially for reuse. The project will address the urgent need for sustainability in advanced manufacturing as well as help alleviate the problem of electronic waste (e-waste). Thus, GEOPIC will achieve the step-change needed towards zero waste.